NetCheck

As per data published in 2023, it is evident that internet performance has yet to reach its full potential, leaving ample room for improvement. To solve this and improve internet performance we propose NetCheck. Our device is a state-of-the-art internet speed and consistency monitoring device that empowers users with invaluable insights into their internet performance. NetCheck meticulously collects data on internet performance, which is then compiled into user-friendly tables and promptly delivered to customers the following day. Beyond its comprehensive monitoring capabilities, NetCheck serves as a potent instrument to drive broadband suppliers towards enhancing their services. NetCheck stands out from its competitors distinctly as it enables users to provide compelling "evidence" for their internet downtime which can be used to claim compensation for downtime or even terminate contracts without penalties, NetCheck strives to motivate providers in delivering heightened reliability and greater satisfaction in internet experiences throughout the UK.